High multiplicity jet searches using the ATLAS experiment

Context
Analysis of the full Run-2 data set from the LHC, potentially leading to laboratory production and measurements of Dark Matter and/or other new physics
Aims and objectives
Contribute to operation of ATLAS detector. Perform analysis. Publish results. Contribute to multijet unfolded jet measurement.
Novelty of research methodology
Very large data volumes and the most recent Monte Carlo simulations will be used. Novel jet substructure and event-shape variables will also be used to help discriminate signal from background.